Computational depth imaging for super-conducting nanowire detectors

This is a PhD research project in Physics. The aim of this project is to transform the imaging capabilities and performance of next-generation superconducting nanowire single-photon detectors (SNSPD). To achieve our goal, we will be developing novel computational methods, such as convolutional neural networks, to increase the resolution of detectors. Typically SNSPDs have only one detector or pixel, and therefore, if they are to be used for depth imaging, they have to be scanned across an object. However, the next-generation of SNSPDs are beginning to have a few pixels and are starting to be used as imaging devices. Our approach will further increase the resolution of SNSPDs with computational methods. One of the applications of this technology is long-range depth imaging for target identification.